Factorisation of Speech Embeddings

Observed speech signals are the outcome of a complex process governed by intrinsic and extrinsic factors. The combination of such factors is a highly non-linear process, most of the factors are not directly observable, or the relation between them. To give an example the speech signal is normally considered to have content, intonation, and speaker attributes combined with environmental factors. Each of these, however, breaks into several sub-factors, e.g. content is influenced by coarticulation, socio-economic factors, speech type, etc. While learning of factors was attempted in many ways over decades the scope and structure of factorial relationships were usually considered to be simple, and often assessed in discreet space. Recent years have seen attempts in embedding space that allow much richer factorisations. This is often loosely referred to as disentanglement [1], [2] as no relationship model is required or included in the factor separation. One of the challenges for factorising speech representations is that the concept of factorization is not well-defined across domains such as the image domain and the speech domain [3].

In this project, the objective is to learn mappings that allow to encode relationships between separated factors. Such relationships may be linear or in hierarchical form or maybe encoded in terms of a graph of a formal group of mathematical operations. It is, however, important that such relationship encodings remain simple in structure. Formulating such relationships can serve as a new way to express objective functions and allow us to extract richer information about the relationship between these factors. One can imagine both supervised and unsupervised learning approaches.

Early examples of such models were published in [4] where the simple separation is used to separate different values for speaker and content. The work [5] shows the simple separation technique to separate different speaker embeddings. However, the work was restricted to two-speaker scenarios. Increasing the number of sources (eg. speakers) will make the factorisation process more complex in terms of modelling and it will be difficult to keep the simple relationship between the separated factors. The goal of this work is to propose different ways to factorise the speech signal Into latent space factors while maintaining a simple relationship between them and later reuse them in various speech technology tasks.

[1] Hsu, Wei-Ning et al. "Unsupervised Learning of Disentangled and Interpretable Representations from Sequential Data." NIPS (2017).
[2] Jennifer Williams. 2021. End-to-end signal factorization for speech: identity, content, and style. In Proceedings of the Twenty-Ninth International Joint Conference on Artificial Intelligence (IJCAI'20). Article 746, 5212-5213.
[3] Jennifer Williams, "Learning disentangled speech representations".
[4] Yanpei Shi, "Improving the Robustness of Speaker Recognition in Noise and Multi-Speaker Conditions Using Deep Neural Networks".
[5] Shi, Yanpei and Thomas Hain. "Supervised Speaker Embedding De-Mixing in Two-Speaker Environment." 2021 IEEE Spoken Language Technology Workshop (SLT) (2021): 758-765.